York - West Yorkshire Archaeology Advisory Service - Revealing the invisible: Identifying preserved Pennine Mesolithic sites in the face of climate ch

I am applying for the funded PhD opportunity titled "Revealing the invisible: Identifying preserved Pennine
Mesolithic sites in the face of climate change". The project aims to model the locations of previously
undiscovered (invisible) Pennine Mesolithic sites, using evidence curated by the project partners. These sites are
Ashley Brogan 301074770

at substantial risk as they lie at the most vulnerable southernmost limit of peatlands, now severely threatened by
climate change.